Forensic Citizens: The Politics of Searching for Disappeared Persons

The aim of the fellowship is to build upon my track record of publications and further consolidate my contributions
to academic and stakeholder understandings of the citizen-led practice of forensics amidst atrocities. I will build a
research agenda that revalues the actions of non-state agencies, communities, and families in creating new search
technologies. After a very productive doctoral fieldwork, this fellowship will give me the necessary time to analyse
data that was collected during my ethnographic work in Mexico, Colombia and Bosnia. Due to the time and format
constraints of a PhD thesis there is data which couldn't be included in the final document. The fellowship will give
me the time I need to analyse, write and further develop my contribution to human geography, science and
technology studies and cognate disciplines.

During the Fellowship I will participate in career development activities: organise an international knowledge exchange
workshop at Durham University to collaboratively write a 'Guiding Principles' document on citizen-led
practice of forensics. The workshop participants will be families of missing persons and forensic practitioners
coming from Mexico, Ireland and the UK. I will write three journal articles to be published in top tier journals(Social
Studies of Science, Political Geography and Society and Space); and consolidate and expand my research networks
in the UK.

The world-leading research carried out at the Durham Geography makes it the ideal host department to make
these interdisciplinary conversations happen. This project will benefit from Louise Amoore's research on Data,
Security and Ethics of new technologies; Gordon McLeod's work on Grenfell Tower; Lauren Martin's work
on Border and Migration Policy; Jonathan Darling's research on the politics and ethics of forced migration, as well
as Cheryl McEwan's research on Postcolonial Studies and Development